High-Efficiency Advanced Thermal Battery for Apartments and Tight Spaces (HEATBATS)

The tepeo Zero Emission Boiler (ZEB), is a multi award-winning smart, low-carbon heating product for homes. This plug-n-play replacement for an existing fossil fuel boiler has demonstrated the value of flexibility for an increasingly renewables-based electricity grid, whilst providing low-cost heating to customers with zero local emissions.

To make this technology truly game-changing however, it needs mass market appeal, delivering the same heating performance but far more compact to suit the 20% of UK homes that the Department for Energy Security & Net Zero acknowledge will not be suitable for a heat pump. These are predominantly small houses and flats, where the only space is often under a kitchen counter. They are consequently also highly correlated with fuel-poor, underserved populations that are unable to move away from gas boilers, locking them into higher long-term prices and worse local air pollution.

The scope of the project therefore is to reengineer our class-leading heat battery technology to specifically address this market, to create a ZEB with higher specific power input and heat output that will fit under a counter.

This project will therefore help to deliver low-cost, low-carbon heating; support the grid with flexible demand response assets and balancing services; and benefit less affluent homes to enable everyone to participate in the decarbonisation of heating and the transition to Net Zero by 2050\.